Improving resilience and resource efficiency in the waste system post Covid

The waste system is complex, inefficient, opaque and is not data driven - an acknowledged problem globally. Reflecting this, on a global basis, more than 70% of the world's waste currently ends up in a landfill, waste dump or is lost to the environment. Consequently, there is a need for better data on waste to improve the outcomes for this material. Topolytics' WasteMap(r) platform - addresses this challenge by ingesting, cleansing and analysing waste data at scale, generating trusted insights for waste producers, recyclers, investors and regulators. In essence we are using mapping and data science to make the world's waste more visible, so that the data is verifiable, and we can then generate insights that unlock value in the material for all players in this 'downstream' supply chain.

Topolytics is scaling to meet this major environmental and social challenge and realise the associated global commercial opportunity. It seeks support to further develop WasteMap(r) to enable the company to accelerate to commercial deployment, at scale, globally. By applying its innovative, data-driven approach to the management of materials -- WasteMap(r) has the potential to become a smart grid for the world's waste.